PP Consolidated Grant 2025-2029

Fundamental physics addresses the big questions: what is our Universe made of; how did it evolve; what forces govern it and how do they shape the phenomena we observe? We push the frontiers of technology to design and build particle physics experiments that investigate the smallest constituents of the Universe. We analyse data from our experiments, testing theoretical predictions in new regimes, to further our knowledge and understanding.
Our knowledge of how fundamental particles behave is encapsulated in a theory called the Standard Model. It has enormous predictive power and provides a simple framework to understand the nature of the Universe. However, we also know the theory is incomplete and a deeper understanding must underpin it. We perform experiments at the highest energies to test predictions, search for new phenomena and determine the limits of the validity of our theory. Dedicated high-precision experiments, such as those we develop in our precision muon programme, let us probe predictions to incredible levels of accuracy. The faintest trace of any disagreement between theory and experimental data could provide the first hint of new laws of physics operating, which would be a big step forward in understanding the nature of the Universe.
We investigate differences in matter and antimatter particle behaviour, to see if these can explain how today’s matter dominated Universe evolved from one with equal amounts of matter and antimatter produced in the Big Bang. Neutrinos, the most elusive of particles, may hold the key to understanding why this happened. They have no charge, barely interact with matter, have a very small mass and to detect them we have to build enormous but very sensitive detectors. An important part of our research is to make detailed measurements of neutrinos, to understand whether they are responsible for our matter-dominated universe.
We study dark matter and what it might ultimately be made of. Astronomers have hypothesised the existence of this invisible form of matter by observing its gravitational attraction on nearby stars and galaxies. Its composition and nature remain unknown. We develop powerful experiments using a wide range of approaches and technologies, to perform the broadest search for dark matter constituents.
In parallel to our current experiments, we develop the technologies needed to enable the next generation of experiments. Our research and development programme in silicon sensors, liquid argon technology, advanced computing and quantum technologies lays the groundwork for future particle physics endeavours, and will allow us to discover even more about the Universe.